Exploring the Diversity and Genetic Traits of the Beneficial Microbiota Genus Bifidobacterium

Within our gut we harbour a diverse collection of microbes (termed the microbiota) that are fundamental for our health. One of the dominant microbiota groups found during the first stages of life is Bifidobacterium, and presence of this genus in the gut has been linked to improved host immune defences. Due to their associated health benefits, there is significant need to explore the diversity of the bifidobacterial population at a global genetic level, determine the evolutionary scenario and also explore the influence of various genetic factors within the context of healthy host development. The goal of this PhD studentship is to study and understand bifidobacterial function through a mixture of `dry' (bioinformatics) and `wet' (lab-based) approaches using analysis of several hundred whole bifidobacterial genomes to uncover the genetic diversity of the genus, infer phylogenetic relationships and allow identification of potential health promoting genetic traits.